In Kin(d): Time and memory in Cinenova

Approaching Cinenova as an indexical moment in history, In Kin(d) seeks to understand the feminist film and video distributor through both philosophical and socio-economic notions of time, looking at the continuing political impact of the work in the collection. Asking what space Cinenova as both a distributor and educator can and would desire to inhabit in relation to this collective history now, the question becomes what manner of representation is perpetuated for the socialities held within it, and if this can be used as a radical tool in present day organising and struggle. Thinking alongside Elizabeth Freeman's concept of temporal drag and erotohistoriography, where the past or 'lost object' is not written but rather embodied in the present, 'by treating the present itself as a hybrid' (2010, p95), the project will ask if the re-screening or continuing use of these works as educational focus points, situated as they are in a political moment similar to the point of its production in 1991, creates a new potentiality of experience that unbinds the work from pre-established modes of identity.

Concentrating on what was accrued during the period post-1991, I would investigate Cinenova's changing nationwide distribution packages and programmes in relation to demands placed upon the collection by funding outlines throughout this period, asking how this mirrored increasing neoliberal entrepreneurial thought towards the arts and social devaluing of non-profit community media practice. These packages - originally introduced by Cinenova's predecessor Circles under titles like Black Women and Invisibility, Who's Calling Us Crazy and Jobs for the Girls - were developed specifically as educational tools, upholding the commitment to promoting work of cultural and ideological difference. Thematic programmes were used to address the oppositional histories, post- and decolonial struggles, questions of (reproductive) labour, and representations of gender and sexuality contained within the collection, as a way of drawing out the relations and alliances between these different struggles. What these packages came to represent was the tension between the desire to occupy public space with this work, broadcasting multi-dimensional feminist concerns for action, and an increasingly profit-driven art market that sought to reify these identities as 'other' in the hegemonic terms of white patriarchy. Analysis of the events will allow for consideration of how these multiple subjectivities persisted and continue to persist, making pathways of solidarity that continue to inform a counter-action against neoliberal attempts to subsume culture into what Stuart Hall termed 'artisan capitalism'. Specifically using these distribution packages and aims as a framework for a wider socioeconomic inquiry looking at the archival turn in feminism and activism, the historical content and context of the films will importantly provide a route back to the study of community groups working today, with the resultant dialogues highlighting the relevance of the work now as a continuing point of resistance.